University of the West of Scotland and Peter Equi & Sons Limited KTP 23_24 R5

To embed business management expertise to streamline and automate and enhance business critical systems and processes; de-risking and accelerating business growth.